Networks of Influence: How soil microbial communities respond to land use

The link between soil microbial community structure and function and land use will be investigated to inform soil management for sustainability